PHI X2: Software solution for healthy EV battery management

PHI X2: Software solution for healthy EV battery management

Lincc is an innovative software-only technology for battery management systems that improves battery performance with dynamic, health-adaptive charging. The PHI X2 battery model architecture is the foundation for Lincc. Breathe Battery Technologies and Rimac Technology are collaborating to evaluate the use of PHI X2's state-of-health adaptivity in Rimac's high-performance battery systems. The Centre for Advanced Low Carbon Propulsion Systems at Coventry University will provide state-of-the-art validation support.